Investigating the dynamics of autophagy in response to nutrient stresses in Saccharomyces cerevisiae

In nature, cells frequently experience variability in nutrient availability. A wide range of biological mechanisms have evolved to cope with nutrient stress. One such mechanism, conserved across eukaryotes, is the process of autophagy or "self-devouring". Eukaryotic cells exposed to nutrient starvation employ autophagy to degrade and recycle superfluous cellular content. In budding yeast, autophagy can be induced by starvation of nitrogen, carbon, phosphorus and sulphur. However, little is understood about the dynamics of autophagic turnover and how it varies for different nutrient stresses. Furthermore, most studies have been carried out in heavily mutated lab strains which may have "unnatural" metabolism. Here, I propose to develop a comprehensive understanding of nutrient stress-induced autophagy in prototrophic S. cerevisiae by leveraging a well-established assay to quantify autophagy. To this end, I will: 1) compare the dynamics of autophagy of prototrophic yeast under starvation for different natural nutrients; 2) assess whether the ploidy of yeast impacts employment of autophagy; 3) contrast the dynamics of autophagy during nutrient starvation versus nutrient limitation and 4) reveal if yeast employ autophagy during other stresses such as heat exposure. My work will provide insights on how responses to various nutrient stresses have been fine-tuned in the eukaryotic microbe and further elucidate the mechanisms of autophagy as a stress response.